Physics beyond the Standard Model

The Standard Model(SM) of Particle Physics is an elegant theoretical description of the interactions governed by strong, electromagnetic, and weak forces. This basic yet important model is still firm at the foundation, succeeding in attributing numerical values to all the physical observables within a specified range. With the advent of improved technologies, new experiments were proposed and performed. These experiments verified SM predictions and presented the need for Beyond Standard Model(BSM) Physics. Amongst all the BSM problems, the most important are neutrino masses, dark matter, and matter-antimatter asymmetry. Many models have been proposed in an attempt to address these problems simultaneously. In addition to traditional collider physics, new phenomenological tools are required to confirm solutions to these BSM problems. Gravitational waves are one of the most important tools in probing the early universe physics models. The high-energy neutrinos discovered at the IceCube neutrino telescope might as well have a cosmological origin. These can be used to test models beyond the SM able to address neutrino amsses and the origin of matter. Other important problem that requires new physics is the unification of forces and a quantum description of gravity. The research project will deal with these broad topics. A more specific research project will be defined during the 1st year.